SKA SDP

Southampton leads the Pipeline Imaging (PIP.IMG) work package element of the SDP. This covers the Imaging Pipeline work for the SDP element during Stage 1 & 2 of the SKA Preconstruction Phase. This includes imaging pipelines for the three array types: SKA1_MID, SKA1_LOW & SKA1_SURVEY.

The scope of the imaging pipeline includes:

Gridding
Deconvolution
Peeling**
Continuum Subtraction
Selfcal**
** May be in the calibration pipeline or imaging pipeline depending on the model for processing implemented

Potential impact
Beneficiaries of this project include the international SKA community and industrial partners.